Exploration of the market for Geospatial 3D PDFs

There is a need to share 3D geologic models for collaboration with peers and clients.
Proprietary software can be expensive and complex to install for such purposes. However,
everyone can easily view a PDF document on low cost and free platforms. The proposed
technology enables organisations & institutions across the globe to deliver and share 3D
engineering models supporting technical information in the PDF format. Most alternatives for
producing 3D PDF reports suffer from the following issues which we aim to overcome: poor
compression, loss of attributes, loss of geo-location coordinate systems, and lack geo-aware
3D measurement features. Geospatial is growing dramatically; data is becoming
overwhelming and big data has become a new subject in the computing field. There are the
issues of security, privacy, collaboration of datasets, ownership of data and aggregating the
massive amount of crowd-sourced data.
Focussing on increasing its market share into geospatial domains, this Proof of Market study
will allow the company to fully explore the commercial opportunity prior to investing time,
effort and significant R&D expense in the venture. The geospatial market, particularly oil &
gas will be explored, key industry stakeholders will be identified, and a clear view of market
trends and requirements will be established. This will allow the company to access the
technical viability of building an industry ready solution & decide on a cost value for doing
so. A return on investment can then be assessed.